Data linkage and analysis without a unique identifier in clinical trials

Conducting pragmatic trials and utilising routinely collected data in clinical trials is becoming more common. Usually, a unique identifier (for example NHS number) can be used to link participants between clinical trial data and routine data sets, however there are cases (e.g. in trials in an emergency setting) where there is a consent waiver meaning that consent to obtain identifiable fields cannot be obtained or a unique identifier is not always available in all data sources. Therefore probabilistic data linkage methods can be used to merge datasets, but the quality of the merge may impact upon the analysis and confidence in the evidence generated. This is a newer area for clinical trials methodology, as usually we would have a unique identifier. For these linkage methods to be used in clinical trials, we need to ensure that the merge provided is of the best quality possible. This project will investigate different probabilistic data linkage methods and subsequent analysis methods.
1. A systematic review will be conducted to identify approaches to data linkage and analysis in clinical trials and/or health research without a unique identifier, with a particular focus on statistical methods.
2. Informed by the systematic review, one or more of the following three areas will be explored.
i. A novel Bayesian approach to the data linkage and analysis problem will be proposed. The data linkage and analysis methods identified from the systematic review, and the newly developed method, will be compared via simulation studies.
ii. Suitable approaches for the incorporation of the uncertainty associated with the probabilistic nature of the final linkage.
iii. The impact of missing data in the variables used for data linkage, and missing participants from each dataset.
3. A large NIHR funded multi-site cluster randomised trial which aims to determine the clinical effectiveness and cost effectiveness of an ambulance pathway intended to facilitate emergency stroke treatment (the SPEEDY trial) will be used as a case study for this project. It is combining data from approximately 80,000 patients contained in ambulance clinical records, national audit datasets and hospital research databases. The three data sources are being linked without a unique identifier and the datasets contain participants that can and cannot be linked.
4. Practical guidance will be proposed for trialists and statisticians who encounter the same situation in a clinical trial or health project.